Development Of Advanced Computational Techniques To Study Next-Gen Evtol Aircraft Configurations

A promising new solution to providing a means of zero-emission transport is the eVTOL (electric Vertical Take-Off and Landing) vehicle. These new vehicles have the ability to operate in densely populated urban environments due to their vertical take-off and landing capability whilst being fully electric, making them a viable and sustainable transportation method for travelling around/between cities. There is a complex design nature of these eVTOL vehicles, which often feature DEP (Distributed Electric Propulsion) and complex tiltrotor design around lifting bodies [1; 2]; such a design is the aircraft proposed by Vertical Aerospace, shown in Figure 1. Because of these complex designs, there will be unavoidable aerodynamic interactions between various components of the vehicles, such as propellers or wings. These interactions will be a critical design consideration for the aircraft, potentially having detrimental effects on the aircraft's performance and safety.